Vacuum States of the Heterotic String

String theory is believed to be a theory capable of describing all the known forces of nature, and provides a solution to the venerable problem of finding a theory of gravity consistent with quantum mechanics. To a first approximation, the world we observe corresponds to a vacuum of this theory. String theory admits many of these vacuum states and the class that is most likely to describe the observed world are the so-called `heterotic vacua'. Analysing these vacua requires the application of sophisticated tools drawn from mathematics, particularly from algebraic geometry. If history is any guide, the synthesis of these mathematical tools with observations drawn from physics will lead not only to significant progress in physics, but also important advances in mathematics. An example of such a major insight in mathematics, that arose from string theory, is mirror symmetry. This is the observation that within in a restricted class of string vacua, these arise in `mirror pairs'. This has the consequence that certain mathematical quantities, which are both important and otherwise mysterious, can be calculated in a straightforward manner. The class of heterotic vacua, of interest here, are a wider class of vacua, and an important question is to what extent mirror symmetry generalises and how it acts on this wider class.

In a more precise description, the space of heterotic vacua is the parameter space of pairs (X,V) where X is a Calabi-Yau manifold and V is a stable holomorphic vector bundle on X. This space is a major object of study in algebra and geometry. String theory tells us that it is subject to quantum corrections. To understand the nature of these corrections is the key research problem in this proposal and any advance in our understanding will have a important impact in both mathematics and physics. By now it is widely understood that string theory and geometry are intimately related with much to be learned from each other, yet this relationship is relatively unexplored in the heterotic string. This fact, together with recent developments that indicate that longstanding problems have recently become tractable, means that the time is right to revisit the geometry of heterotic vacua.

Potential impact
The immediate beneficiaries of the proposed research will be mathematicians and physicists working in string theory. There will be a wider benefit to algebraic geometers and to phenomenological physicists who seek to embed models of particle physics in fundamental theory. The beneficiaries will be made aware of the research by the posting of preprints to the arXiv and their publication in journals. Seminars will also be given by the PI, CI, PDRAs and graduate students at national and international conferences and through personal interaction and discussion at these meetings.

Communications and engagement:
For this project, the usual academic channels of advertised seminars, posting of preprints, journal publication and the giving of conference talks, are the most appropriate. We request funds for the PI, CI and PDRAs to attend three relevant international conferences, and for the graduate students to each attend two national and one international conferences. One important reason for going to conferences is to explain the research to users and beneficiaries, through conference talks, discussion and personal interaction.

Activities to be undertaken to ensure good communication and engagement:
Websites such as the arXiv and the Oxford String Theory Group homepage will be used to communicate information and disseminate results. Specialized seminars will be given to communicate results to a target audience. Review seminars and review articles will communicate the results also to a wider community.

Collaboration:
The PI and CI will be responsible for overall management of the project, including advertising the results of the research. There are mathematicians and mathematical physicists who work on topics closely related to those posed in this project with whom we anticipate close collaboration. There are also researchers whose interests are not directly related to these topics, but would be interested in the outcome of this work. It is likely that opportunities for collaboration will arise during the course of this work. These opportunities will be maximised by advertising the results of research as described above.

Exploitation and application:
We do not anticipate any commercial applications of the research. We hope that the new tools we develop will be exploited by other mathematicians and physicists. To ensure this happens, the PI and CI will write short introductory papers about the new technology, as well as long technical papers, and to advertise the new tools in seminars and at conferences. We wish to make the research freely available to anyone who is interested, and will do this by posting it on the internet, and by talking about it in advertised seminars open to everyone. We see no utility to protecting our research outputs.

Capability:
The PI, CI and PDRAs, and to a lesser extent the graduate students, will be undertaking the impact activities, which will consist, primarily, of writing papers, both research and expository, and giving seminar and conference talks. The PI and CI have many years experience in these activities and will mentor the PDRAs and graduate students in academic writing, through commenting on drafts, and in giving talks, and will where possible arrange invitations for them to give seminars, for instance in the Oxford String Seminar series, co-organized by the PI and CI, and to attend relevant conferences. The graduate students will be encouraged to report their results both in the internal String Theory Group seminar and, as the work becomes more complete, to also give seminars in the Oxford String Seminar series and elsewhere.